Building International partnerships for Diabetic Foot Ulcer solutions

Diabetes affects 422m people worldwide (WHO) and accounts for 12% of global health expenditure when

related complications are included. Diabetic foot ulcers are a major source of morbidity and resource use

for patients with diabetes. 28% may result in amputation although 80% of these are preventable. 56% of

people with diabetes who have had ulcers survive for five years. Cadscan is developing new solutions for

both the prevention and treatment of foot ulcers that use 3D scanning to capture the foot’s properties and

generate a bespoke orthotic design that can be 3D printed at the point of care, when needed. The UK

represents less than 1% of the global market. This project will develop export market plans and

partnerships to help access three new markets which represent nearly 50% of the global diabetic

population, China (110m), India (69m) and the USA (29m). The main output from this study will be three

strategic marketing plans for each country.